Fullerene-free photovoltaic devices

Non-fullerene acceptors have recently been used in polymer-blend photovoltaic devices to achieve power conversion efficiencies that now exceed 12%. In this project, the student will characterize a range of new acceptor materials synthesized or supplied by Ossila Ltd, and provide data regarding their optimized performance in both photovoltaic and transistor devices. This data will be used on Ossila's website, as part of the quality assurance of the materials and for content marketing of a series of new commercial products. The student will also undertake detailed characterization measurements of the nanostructure of polymer:acceptor films to understand the role of molecular morphology on device performance. The student will also explore the use of various coating techniques to deposit PV-applicable thin films.